Disruptive technology for motor encoders

GDE Technology will demonstrate the feasibility of implementing its recently developed advanced algorithms for inductive absolute rotary sensors in the latest generation of embedded microcontrollers such as the ARM Cortex M3. The results of the project will enable the development of inexpensive smart absolute sensors for rotary position measurement which can be used in industrial, robotics, automotive and aerospace applications. We aim to satisfy the unmet need for an inexpensive absolute rotary sensing platform combining fast update rates (~250kHz), resolution from 16 to 18 bits, and absolute accuracy in the region of 0.1°. This new 'smart sensor' platform technology will allow significant improvements in the performance of many existing industrial control loop systems and thus achieve new levels of efficiency, safety , and energy saving in a wide range of markets.